EPFL Research Visit

This proposal is for a research visit to share research ideas in sparse representations and compressed sensing between the signal processing labs in EPFL and the Edinburgh Compressed Sensing research group. Sparse representations have emerged as a very powerful technique for describing data in signal and image processing, and increasingly in many areas of machine learning. The underlying structure that they expose helps make challenging tasks such as detection, classification, separation and signal acquisition tractable and aids computational efficiency.

Compressed sensing is a subfield of sparse approximation that involves a radical re-thinking of the sampling process and enables their acquisition (sensing) through many fewer samples than would be predicted by the traditional Nyquist criterion. It has generated a wealth of interest in recent years, not just within the signal processing community but across many related disciplines and applications: from seismology and radar to genomic sequencing.

In this project we will explore the next generation of sparse representaions and compressed sensing schemes that combine advanced imaging modalities with novel structured signal models.

Potential impact
Sparse representations and compressed sensing have emerged as very powerful techniques for exploiting structure within high dimensional data and can make challenging signal processing and machine learng tasks such as coding, classification, separation and signal acquisition tractable. The development of the next generation of techniques will have a significant impact on many areas of science and industry that require advanced sensing technology. Such techniques will no doubt lead to significant economic and social benefits. For example, in the specific area of medicine, better techniques for medical imaging should result in deeper understanding of disease and help to provide improved diagnosis.

Finally the proposed research sits right at the heart of the EPSRC intelligent information infrastructure (TI3) vision to "intelligently manage massive amounts of data, ensure efficient communications and exploit the content and information that will be available." It will therefore impact on a range of related academic areas from mathematics and statistics, to computer science and engineering.